MetaVibes: Metamaterials for Superior Vibration Attenuation

The aim of MetaVibes is to develop a cost-effective and innovative solution to address the challenges posed by vibrations in various industries, including industrial machinery, transportation, consumer electronics, and medical devices. Vibrations can negatively impact equipment performance, increase maintenance costs, and cause downtime. Existing vibration isolation solutions are often expensive, bulky, and not versatile enough to meet the unique needs of different industries.

To tackle this problem, we propose the development of advanced metamaterials designed specifically for broadband vibration isolation. Our solution involves creating a series of unit cells with rigid frames and soft material cores, composed of viscoelastic materials capable of dissipating energy and dampening vibrations. The key innovation in our approach is the combination of periodic and aperiodic structures, which allows us to achieve broadband vibration damping and tailor the performance to specific application requirements.

Utilizing additive manufacturing techniques, we aim to produce the metamaterial in a cost-effective and efficient manner, making it an affordable and investable option for potential customers. The lightweight and durable nature of the metamaterial ensures ease of installation and maintenance, while its versatility enhances its value proposition.

The project will involve the following key stages:

1. Research and development of the metamaterial design, including computational modeling and optimization of design parameters.
2. Manufacturing of the metamaterial using advanced techniques such as additive manufacturing
3. Experimental testing and validation of the metamaterial's performance in various dynamic loads and environmental conditions.
4. Exploration of potential applications across different industries and collaboration with industry partners to identify the most promising opportunities.

The successful development and implementation of our proposed metamaterial have the potential to revolutionise the way structures are designed across various fields, offering a more effective and efficient solution for vibration isolation. By providing a versatile and cost-effective alternative to existing solutions, our metamaterial can significantly improve equipment performance, reduce maintenance costs, and minimize downtime, ultimately benefiting various industries and end-users.

Our metamaterials project focuses on sustainable manufacturing, benefiting the UK environmentally, economically, and socially. We employ energy-efficient additive manufacturing processes, reducing energy consumption and emissions. Precise material usage minimizes waste, decreasing environmental impact and material costs. Designed with recyclability in mind, our metamaterials can be repurposed at their lifecycle's end. This innovative, sustainable approach contributes to the UK's green economy, creating jobs, and bolstering its global competitiveness in advanced materials. More details about our work can be found at www.metamaterials.uk